Scrutinizing the lung mucosa: Insight into the mucosal immune system

The aim of this studentship is to gain a better understanding of lung mucosal immunity, to elucidate how systemic immunity could be predictive of lung immunity, and scrutinize the mucosal compartment for immune responses to bacterial infections. As this is an iCASE award, in addition to work in Southampton, this research will be complemented by a period of research at the GlaxoSmithKline campus in Siena, Italy.